Designing Dialogue: Accelerated

Following a successful interview and EoI stage, this submission formalises our application to the ESRC/AHRC SHAPE Catalyst - ARC Accelerate Cohort 2.
Our female-led CIC is a pop-up venue based on art and design research and methods. It is the first spin-out of the University, with methodology that supports inclusive and innovative co-created placemaking. New opportunities focus HE’s role in creative communities of influence and policy lobbying. After four years of national and international project-based work, we need to address identified barriers to development, and create a stable core operating model that supports sustainable growth. Our goal is to become nationally recognised for creative placemaking and design innovation that drives social capital and inclusion. We will develop this through parallel strands: (1) business model consolidation and (2) scale-up options. The programme will help us to identify and access appropriate training and support.
Placemaking, social mobility and the civic agenda is increasingly important for policymakers, universities and other civic organisations. Community voice is often excluded due to limited resources and siloed expertise. We offer a creative, design thinking informed solution that offers a conduit for community voice, connecting beneficiaries with customers. We address a particular problem whereby beneficiaries of place-based policy have been excluded from the policymaking process, using a model which generates knowledge and social impact.
Our research base draws from socially engaged art practice and social science work in economic geography and evaluation. This overlaps in work on placemaking and the civic agenda of higher education and other anchor institutions. As a spin-out from a civic university, we tackle the challenge of engaging and consulting non-academic beneficiaries equitably and non-extractively. The underpinning arts-based work designs dialogue as a bridge and creates site-specific platforms where urgent societal issues can be creatively displayed and discussed. The work supports creative placemaking, co-designed activity and research, and planning in the context of economic and social mobility.
In the last five years we have delivered around 45 projects and keynotes with a total turnover of £93,000. Our annual operating surplus is consistently under £600 which restricts us to project funded opportunities. Potential customers include central and regional government, local authorities, HEIs, creative and cultural industry funders, football associations, education and museums, and schools. There is significant interest in our product/service with project bookings through to summer 2026. There is further interest to which we are unable to respond due to resource and capacity. This demonstrates both market demand and scope for growth.